Investigating the underlying causes of the verb-marking deficit in English-speaking children with Developmental Language Disorder

This project will investigate the causes of the verb-marking deficit in English-speaking children with Developmental Language Disorder (DLD) by developing a new sentence repetition paradigm and using it to test three different accounts of differences in the performance of children with DLD and language-matched controls: the Defaulting account, the Competing Sources of Input account and the Impaired Sequence Learning account. This project will provide important information about the underlying causes of the verb-marking deficit in English-speaking children with DLD, as well as resulting in the development of a sentence-repetition paradigm that can be used to investigate differences in the pattern of verb-marking deficit shown by children with DLD learning different languages.